Moorfield_cloud

Moorfield Associates plan to develop a cloud based hierarchical secure technical data bank designed for remote access of data by international distributors and representatives in order to enhance sales and service support.